IP Support

Flex Marine Power are developing technology to enable low cost generation of energy from marine currents and rivers. We require expert advice in order to ensure effective management of intellectual property within the business. This voucher will pay for expert advice from an intellectual property specialist in order to identify potential valuable intellectual assets within the business, undertake a patent landscaping exercise, and prepare targeted patent documentation.